Computational Literary Studies UK - CLSUK

This project will establish a community of researchers working at the forefront of Computational Literary Studies (CLS), placing the UK at the heart of an expanding discipline and ensuring the next generation of scholars and students are equipped to take advantage of emerging technologies.
CLS uses innovative computational methods to examine statistical patterns of language. Novel approaches can compare hundreds of documents simultaneously or identify trends in a text of many tens of thousands of words. New techniques can highlight the linguistic habits of individual writers, enable authorship attribution, plot language changes in genres and uncover patterns that reveal much about the cognitive processes and social norms of authors which are hard to detect by human readers.
While such tools offer huge potential, they also present challenges. New research paradigms are needed to combine computational techniques with traditional stylistic analysis and/or archival research, combining ‘close’ and ‘distant’ reading. Furthermore, while CLS is distinct from Artificial Intelligence (AI), AI is raising profound questions about authorship, copyright, bias and the nature of scholarship. As technology transforms the research landscape, there is an urgent need for new ethical, legal and methodological frameworks that this project aims to establish.
Our project will ensure UK researchers are at the forefront of the CLS revolution. The European Horizon funded CLS INFRA project (2022-25) established a continent-wide network but did not involve the UK. European CLS scholars have offered transformative insights into literature, for example by revealing that Italian writer ‘Elena Ferrante’ is not a person but a virtual figurehead behind which hides a highly successful international author whose name is kept hidden by ‘her’ publishers. Dutch Professor van Dalen-Oskam has led a pioneering study showing how gender biases shape our perception of literary quality. In the UK, individual researchers and teams in the UK are already drawing on computational approaches in various fields, especially in Linguistics. However, analyses of literary texts and cultural archives remain sparse.
CLSUK will create the much-needed infrastructure to create a critical mass of scholars that produce and share knowledge, provide training opportunities for UK academics and ensure researchers are supported through to publication. It will help UK project teams pioneer new frameworks for CLS, enabling scholars to work alongside authors and publishers to access texts and archives, produce research that will benefit creative communities while respecting copyright owners, and address biases in current resources and research programmes.
The team has established links with organisations such as the National Archives, the Harry Ransom Centre, the Bristol Archives (including the British Empire and Commonwealth Collection) who are keen to work with us to create new databases of texts that reflect a diverse range of contributors and voices to enable new research directions.
A focus of our two-year programme will be on assisting students and researchers to build digital skills and establish connections with European centres of excellence through formal international training fellowships. We anticipate that a major benefit will be the dissemination of computational skills via undergraduate teaching, thus upskilling the new generation and offering them new academic and vocational opportunities. This will invigorate the humanities in the UK and equip UK graduates with the skills to thrive in a new knowledge-based, digitally-driven economy.